Insight meets Impact - NLP for good in customer-led change management processes

This project will create a new kind of AI, representing a leap forward in customer service, in data-driven decision-making, and in the lives of often-vulnerable customers.

Turning feedback into action is a challenging, multifaceted internal process. Change management presents multiple challenges to internal processes. 1/3 business leaders don't trust the information they use to make decisions (Horizons Tool).

But failure to act on customer feedback has dire economic and social consequences - financially ruinous in retail (poor customer service costs UK businesses £11.4bn a month\[2\]), potentially fatal in housing, for which the Grenfell tragedy remains a chilling reminder.

For insights teams in large organisations, lack of action is extremely frustrating - producing insights into customer needs, which then get lost in internal processes, rarely lead to action, and deny them a return on their organisation's investment in insight.

Wordnerds have built our customer base, including Sainsburys, Marks & Spencer, TfW, Arriva, Sovereign and Rosebery, by providing unique outcomes through expanding methodologies from AI. This innovative tool will make the experience of prioritising challenges effortless, and bring accountability and RoI to decision making. It has three main strands:

* **Predictive prioritisation -** An AI which will predict an organisation's priorities based on feedback data.
* **Automated reporting generator -** automatically writing and disseminating actionable insights in a variety of media
* **AI Action tracker -** Matching text data with targets, assigning responsibility for tasks, calculating RoI.

Each of these three strands unite interpretive AI, generative AI and a range of methodologies, from behavioural science to economics. Together, they will provide Insights professionals with everything they need to inspire action in their organisation.

Wordnerds is at the forefront of a market - NLP - which has exploded in terms of possibilities, but risks losing public trust. We have a vision of what this market could be - specific, ethical, and uniting other areas of expertise to create better outcomes for all.